MARS - Modelling Autonomous Reasoning System

The BT MARS proposal seeks to create a cognitive AI platform that will read unstructured live data from multiple sources and automatically construct a smart inferencing model. This tool will then enable visualisation of the dynamics of the model and support complex ‘what-if’ scenario modelling processes. This is a challenging and high-level AI problem for any real-world system that has a realistic number of inputs and possible system states. BT and Bristol University will work collaboratively to deliver this radical new AI capability with application to enhance a broad range of UK industries. The resulting tools will help resolve complex and challenging issues around the identification of risks and performance issues in large-scale networked systems. The target application domains will be in Cyber Security and Supply Chain Logisitics.